Ulster University and ARC Regulatory Limited KTP 23_24 R5

To develop a Regulatory Navigator software platform for the Precision Medicine / In Vitro Diagnostics Industry to assist clinical trial Sponsors in accessing in real-time, accurate information on global regulatory requirements and understanding the implications for their clinical development pipelines